753032

We are a traditional, methodical business and do not pretend to be experts in emerging industries. The creative world moves at breakneck speed - understanding what skills are relevant, desired and can futureproof the career of a candidate is critical. An expert will help reduce uncertainty, help pair our experience with the cutting edge and open us up to markets (predominantly through social media) that we currently do not operate in.